A Sustainable Solution for the Recovery of Scandium and Yttrium from UK generated TiO2 Waste

In today's technology-driven world, the demand for critical raw materials in the tech sector consistently surpasses their limited supply, leading to a heavy reliance on a small number of countries. Recognizing this challenge, our proposal seeks to develop innovative processes that can extract high-criticality elements such as Scandium and Yttrium from existing industrial waste in the UK.

Our approach combines cutting-edge hydrometallurgical extraction techniques with the use of selective polymers for further purification, resulting in the production of higher-grade materials that meet the stringent requirements of UK aerospace and technology companies. Extensive research and development efforts have positioned us to meet the current industry standards for metal purity. By successfully recovering critical metals from waste sources, our project significantly contributes to sustainable and circular waste management practices, effectively reducing the UK's dependence on imports. This not only secures the domestic supply chain but also minimizes the environmental impact associated with mining operations.

One of the key advantages of our project is the ample availability of material from existing production and landfill sites across the UK. We have secured the collaboration of Singleton Birch (Mississippi Lime), the responsible entity for landfilling, ensuring a steady supply of TiO2 wastes from their landfills. This strategic partnership guarantees a reliable and abundant feedstock for our project. Furthermore, by expanding our technology to TiO2 sites throughout Europe, we can facilitate the transition from import dependence to becoming net exporters of critical metals for both the UK and the EU. This transformative shift enhances both economic and national security for the region.

The implementation of our technology offers a wide range of benefits, spanning economic and environmental aspects. Not only does it foster the growth and development of industries, but it also improves living conditions through the effective utilization of waste streams, thereby creating new job opportunities and contributing to the circular economy.

Our proposal directly addresses the issue of limited supply and import dependence that is heavily creating wide uncertainty. With our innovative hybrid approach and the steadfast commitment of Singleton Birch, we are not only able to secure the domestic supply chain but also reduce the environmental impacts associated with resource extraction. By establishing the UK as a leader in critical element extraction and export, we are poised to make a significant impact on both the national and international stage.